Feasibility of a Hyper Sprectral Crop Camera (HCC) for agriculture optimisation

Low cost Hyperspectral Crop Camera (HCC).

A consortium from a broad range of disciplines have come together to develop a revolutionary low cost crop camera that could potentially allow farmers to improve crop yield, use less fertiliser, use less pesticide and spot pests and diseases earlier.
The project will be led and coordinated by Wideblue Limited - a developer and manufacturer of specialist cameras. The project will also call on the skills of the the James Hutton Institutes expertise in
crop nutrition and monitoring, the University of Strathclyde's Hyperspectral Imaging Centre, the University of the West of Scotland's Institute of Thin Films, Sensors and Imaging and Galloway & MacLeod's intelligent agriculture division.